Aldosterone regulation in aldosterone-producing cell clusters and its impact on medical management of primary aldosteronism

Looking for clues to curing a very common cause of high blood pressure

A quarter of the world's adult population has high blood pressure, or hypertension. One in ten of those people have an hormonal cause; an excess of the hormone which causes blood pressure to increase. This hormone is called aldosterone and the condition in which people have an excess of it is called primary aldosteronism (PA). There are many root causes of PA, but most cases are caused by one of two problems: 1- a nodule in the adrenal gland which releases excess aldosterone, an 'aldosterone producing adenoma' (APA) and 2- general enlargement of both adrenal glands; 'bilateral adrenal hyperplasia'.

Currently, the patient journey to curing PA is long and difficult; it starts with a GP recognising the signs of PA and doing specialist blood tests to look for it. If the blood tests indicate the excess levels of aldosterone, the patient must then have further specialist tests to confirm it, and then go through a process of changing their blood pressure medications, then have a specialist, invasive blood sampling procedure; adrenal vein sampling (AVS). During the AVS, a specialist doctor samples blood from veins which drain each of the adrenal glands, using X-ray guidance. The purpose is to determine whether the source of the hormone excess is from only one adrenal, since in such cases, the patient is offered surgery to remove the culprit adrenal gland. However, interpretation of the results is not straightforward and frequently high levels of aldosterone are present on both sides, even if the amount of aldosterone coming from one gland is higher than the other. We think this may be why, sadly only 50% of patients who get as far as having their adrenal gland removed are cured.

Recently there has been a rush of research into PA because evidence has shown it is much more common than we previously thought and new markers, which aid the investigation of PA, have been discovered. These markers have shown that there are clusters of cells which produce excess aldosterone, called aldosterone producing cell clusters (APCCs), which are too small to see on scans. APCCs have been found in a third of "normal" adrenal glands, and increase in frequency with age. They release aldosterone of their own accord and do not respond to the usual messages in the body to stop. We believe that APCCs are the beginnings of APAs. We also believe that they contribute to the ongoing problem of hypertension in the patients who are not cured after their APA is removed, rather than general enlargement of the glands.

By doing laboratory experiments, this project aims to find out the details of APCCs, for example
- what is involved in their release of aldosterone
- what can be done to stop them producing aldosterone
- if there is a way to stop them producing aldosterone, or killing them off altogether

We believe that some molecules might have an impact on the function of APCCs. The molecules have been identified by examination of DNA and immune staining of APCC cells and an example is DPP4, which is the target of a common class of diabetes medications. I will be looking for effects of some of these molecules on cells in petri dishes and on slices of adrenal glands from humans who have had them removed to treat their PA. I will also be looking for these molecules, and other markers such as DNA, in the blood taken during AVS, to see whether they provide any clues to predict which patients would benefit, or not, from surgery.

This research is important because it will bring us closer to finding a medical treatment for PA and will help to avoid many patients having unhelpful surgery. It will be carried out primarily by me, a clinical research fellow, supervised and supported by my research team at the Queen Mary University of London's William Harvey Research Institute, which is led by world-leading expert in endocrine hypertension, Professor M Br

Technical abstract
Background: 25% of the adult population has hypertension and, in 10% of those people, the cause is primary aldosteronism (PA). Despite its prevalence, <1% of cases are discovered and cured due to challenging investigations and low cure rate after definitive surgery; 50%. The recent discovery of microscopic clusters of aldosterone producing cells (APCC) indicates that they are a likely precursor to APA and a possible cause of persistent PA after surgery.

Aims: To develop an understanding of APCCs and their role in PA, identify molecules whose measurements can guide optimal management of PA and offer targets for a medical cure. The objectives are 1- mechanistic; to a) find which selectively-expressed molecules of APCCs regulate aldosterone secretion b) find out if SLC35F1 is a nicotinamide transporter, and 2- translational; to identify components of adrenal blood, and treatment responses to e.g. ultra-low ACTH, which predict treatment outcomes and/or the presence of APCCs.

Methodology: Conditioned cell culture with subsequent aldosterone assay and qPCR for CYP11B2 will be performed on H295R cell line and human adrenal. Transfection with a 3rd generation lentivirus vector will be used to investigate proteins acting within the cell. Tissue slices will be used to investigate conditions in which cell-cell communication is important. Small experimental studies include the measurement of target molecules in adrenal vein blood and correlation with surgical outcomes.

Outcomes: Understanding the cell biology of APCCs, which is of great interest in identifying the frequency, pathogenesis and therapeutic targets of PA. Adrenal vein molecular markers of APCCs could be used as a predictor of surgical outcome. The novel methodologies proposed will enable adrenal researchers to model the in-vivo pathophysiology of adrenal glands.

Potential impact
Academic impacts
Advances in the understanding of the cell biology of aldosterone producing cell clusters (APCCs), are of great interest in explaining the frequency and pathogenesis of primary aldosteronism (PA), and will impact the specialist fields of endocrinology, hypertension, clinical pharmacology and adrenal surgery.

In addition to using established methodology, detailed in the Case for Support, I will develop experiments using slice tissue culture, which is currently being investigated by our team. This technique has had limited use in adrenal tissue but has the potential to be an invaluable model for structural and functional activities of the in-vivo organ.

Aspects of this research are instantly translatable to clinical practice, for example, if DPP4 proves itself to be a therapeutic target, there are widely available medications which inhibit it. In the longer term, my aim is to develop a simple test which stratifies patients, initially by predicting surgical outcome, and this will have applications in clinical practice at a national and international public-health and policy-making level.

Economic and societal impacts
Hypertension (HTN) affects 1 in 4 adults worldwide (1,2). The consequences of HTN alone cost the UK approximately £12.8bn per year (3). The authoritative 2017 Guideline for the Prevention, Detection, Evaluation, and Management of High Blood Pressure cites a prevalence for PA as '8% in general population with hypertension; up to 20% in patients with resistant hypertension' (4). These are likely to be under-estimates, given their reliance on diagnostic criteria which are unsuited for resistant hypertension, and miss many of the ZG-type APAs (5). This project aims to improve the investigation techniques and management of this very common disease, in so doing, improving patients' quality of life and reducing the costs of treatment and cure.

Reducing blood pressure in the 10% of the >12.5million-strong British hypertensive population who have PA, by improving its medical management, would help to achieve the target of The Blood Pressure Action Plan, which aims to reduce the population average blood pressure by 5mmHg over 10 years, estimating a saving of 45,000 quality adjusted life years (1).

Statistically 50% of the 300 patients per year who have an adrenalectomy in the UK for PA are not cured. Finding robust predictors of surgical outcomes, for example a measurable gene product or secreted molecule in the blood, will help to optimise management. In so doing reducing the number of futile surgical procedures, and obvious benefits to the patient and the NHS.
New therapeutic targets presents the potential to improve management of PA in developing countries, where hypertension is one of the most common non-communicable diseases. My aspiration is that, eventually, a urine test, or simple blood test, which diagnoses PA and informs optimal care, will be widely available, in conjunction with an affordable medical treatment, so that the vast numbers of people with PA worldwide will be identified and treated, if not cured.

References: 1.Public Health England. Guidance: Health matters: Combating high blood pressure. January 2017. www.gov.uk/government/publications/health-matters-combating-high-blood-pressure/health-matters-combating-high-blood-pressure. 2. Forouzanfar et al. Global, regional, and national comparative risk assessment of 79 behavioural, environmental and occupational, and metabolic risks or clusters of risks in 188 countries, 1990-2013: a systematic analysis for the Global Burden of Disease Study 2013. The Lancet. 386:10010.2287-2323 . 3. Liu J et al. The economic burden of coronary heart disease in the UK. Heart; 88: 597- 603. 4. Whelton et al. 2017 Guideline for the Prevention, Detection, Evaluation, and Management of High Blood Pressure in Adults. Hypertension 2017. 10.1161. 5. Williams & Brown et al. http://dx.doi.org/10.1016/S2213-8587(18)30071-8. The Lancet.In press.